Microtonal Ambiguity: modes, genre and expectation in Xenharmonic music

This research will comprise a portfolio of musical compositions which develop a new approach to microtonality. My initial theoretical work has resulted in new modes, constructed through an exploration of neglected early theorists, that I will explore using established semitonal modal theory and through their integration into new works. I will draw on an understanding of expectation as a determinant of musical meaning, writing work that uses microtonality and genre hybridity to inhibit expectation and create expressive ambiguity. Additionally, I will consider whether the familiarity of a modal system may ease the performance of microtones.